Combining Ion Mobility Mass Spectrometry and Advanced Predictive Tools for the Structure Determination and Isomer Differentiation.

Context of research
Mass spectrometry (MS) has become an essential approach for analysis of different types of samples, from drug
metabolites to protein complexes and their structural characterization, in a wide range of fields from medicine to materials
science. In the pharmaceutical industry the technique is key for quality control and identification of byproducts in drug
manufacturing, usually as a multidimensional approach with liquid chromatography (LC).
Ion mobility (IM, a gas-phase separation technique) has transformed capabilities to separate and characterize molecules in
complex mixtures, particularly isomeric forms (with the same mass). It separates ions in relation to their roationally
averaged three-dimensional structure (collision cross section, ccs), and therefore can be useful for the separation of
isomeric compounds. There is currently no stringent framework how such ccs values should be recorded across different
instruments, documented and deposited in searchable databases, which severely limits the use of ion mobility data for
compound identification and data mining.
Aims and objectives
The objectives are:
Here we develop a data standard for ion mobility of small molecules which will enable automated identification and AI
approaches to take advantage of the additional analytical dimension which ion mobility can provide. We will develop
machine learning to interpret multi-dimensional data and predict molecular structures.We will use training sets of wellcharacterized
compounds to systematically measure ion mobility properties such as the drift time, as a possible additional
identifier for molecules in analytical workflows, and investigate possible correlations between drift times and retention times
in liquid chromatography.
Potential applications and benefits
The use of advance prediction tools may make interpreting large mass spectrometry data sets easier via learning patterns
in different compounds, this can be used to potentially "fill-in-gaps" to identify specific fragment peaks and may be used in
metabolomics and proteomics to protein modifications. Advanced predictive tool may also predict other patterns including
fragmentation patterns and retention times of unknown substances.
Research Areas: Ion Mobility Mass Spectrometry, Advanced Predictive Tools for the Structure Determination and Isomer
Differentiation.
Qualification to be attained: PhD degree